COMPACT HYDRO ENERGY DEVICE

The Compact Hydro Energy Device (CHED) generates renewable electricity from available water sources. Main features of the device include a unique, 'world's first' turbine (\*) with a design that multiplies the water input forces to produce higher electrical output power, making it more efficient than conventional hydro energy systems.

\*Lancaster University Physics Department recognised the novel configuration and nominated it as 'The Stephenson Turbine'.

Due to its compact design a single CHED can also be combined as a multiple of devices to build a total output power system sized to match demand/usage. Multiples are suitable for installing to follow the contour of a river overflow, or to draw down water from a reservoir, a huge plus factor for isolated communities looking for self-contained, off-grid electricity supply options.

A typical application is providing power for transport charging stations, especially for properties in remote locations.

It can also be operated from a mains water supply and can offset inefficient usage of water in commercial installations, such as horticulture and agriculture.

By utilising natural resources and pumped water supplies it will reduce reliance on fossil fuels and assist the UK to meet net zero targets.